An existence not a life: Investigating human rights violations against learning-disabled and autistic children and young people engendered by current

This research project draws on social science research methods and a participatory approach to understand the limitations of the existing legal framework which governs the treatment of learning-disabled and autistic children in assessment and treatment units. It aims to provide an academic evidence base for policy change which has a foundation in the experiences of the child stakeholders. The applicant has long standing connections with the learning disabled and autistic community, and a clear understanding of the ethical issues that underpin this research. She will be supported in navigating these issues and optimising the research outcomes by Dr. Simon Hoffman and Dr. Anthony Charles, both of whom have relevant expertise in this and related fields